Reconfigurable, Robotic & Responsive Reactors for Processes through Intensified Development (R4PID)

The Reconfigurable, Robotic & Responsive Reactors for Accelerated Processes with Intensified Development (R4PID) project aims to transform chemical process development by integrating dynamic reconfigurable reactors, automation, and machine learning to create a highly flexible, continuous flow chemistry platform capable of optimising manufacturing with a 100-fold reduction in material cost and without human intervention. Currently, chemical synthesis, particularly in the pharmaceutical sector, faces challenges due to the complexity of reactions, difficulties in real-time monitoring, and the need to optimise multiple variables. R4PID seeks to overcome these barriers by developing autonomously reconfigurable flow reactors that can dynamically adjust their configurations to overcome the limitations in current flow reactor and high throughput experimental systems.
The project will utilise automated liquid handling systems to generate highly controlled reaction slugs, that are passed into trapped reactors, enabling the collection of high-quality process data but using much smaller volumes than current technology. This will facilitate the parallel optimisation of reactions at a small scale, significantly reducing the time and resources required for process development enabling teams of researchers to use the same platform.
R4PID aims to bridge the gap between drug discovery and manufacturing by establishing a digitally integrated, microvolume platform that can provide scalable process optimisation. This platform will generate data from machine learning optimisation in a continuous feedback loop, thereby reducing experimental labour and material costs. Advanced machine learning models will be developed to predict optimal synthesis conditions, enhance the throughput of optimisation campaigns, and inform the optimisation of manufacturing processes.
The project has wide applications across the pharmaceutical, fine chemicals, and agrochemical industries. It will create sustainable routes to complex molecules, accelerate drug development, and bolster the UK’s global competitiveness in digital chemistry. Early career researchers will receive training in automation, synthesis, and machine learning, benefiting both academia and industry. Industrial partners such as AstraZeneca and ChemAI will directly benefit, with broader dissemination to academic and industrial sectors.
The national importance of this project lies in its potential to strengthen the UK’s pharmaceutical manufacturing sector by accelerating drug development, reducing waste, and contributing to the achievement of net-zero targets by exploring a much wider parameter space than is possible with current restraints.
The Work Packages (WPs) include:
1. Parallelised optimisation of reactions using chemical processors, a novel stopped flow microreactor system, focusing on optimising manufacturing processes with minimal material
2. Development of a telescoped chemical processor system for multi-step reaction optimisation, allowing independent control of reaction residence times.
3. Autonomous evaluation of different reactor technologies, such as continuous stirred-tank reactors (CSTRs) and vortex reactors, to optimise mixing and reaction outcomes across diverse chemistries.
4. Manufacturing demonstration of processes developed using this micro mol system to enable large scale production in collaboration with AstraZeneca and ChemAI.